MCpol and the CrAMPs: probing the ancestry and diversity of CRISPR immunity

All living things are infected by viruses, leading to conflict or cooperation. The interactions between cells and viruses (also known as "phage" in bacteria) have thus shaped the evolution of life in a profound way. Discoveries arising from the study of antiviral defence systems in bacteria have been fundamental to the development of molecular biology (Restriction-Modification systems harnessed for cloning) and the new era of genome editing for research, strain improvement and human health heralded by the CRISPR system. In the past few years, scores of new defence systems have been detected in bacteria - many appearing ancestral to components of the human immune system.

Here, we focus on an uncharacterised defence system known as "mCpol" (minimal CRISPR polymerase) which uses a specialised enzyme to make a "distress signal" - alerting the cell to the presence of viruses and activating its defences. mCpol may be the ancestor of class 1 (multisubunit) CRISPR systems. Both defences activate proteins that are thought to make pores or channels in the surface (membranes) of cells, causing their contents to leak out with the result that viruses fail to complete their replication cycle. These types of defences are still very poorly understood, so we seek to elucidate the functions and mechanisms of mCpol and CRISPR-associated membrane proteins (CrAMPs). We will combine in vitro studies of the proteins to understand their mechanisms with analyses of their in vivo function and consequences for both cells and viruses. The work will address fundamental scientific questions that will impact on the broad and rapidly developing field of bacterial antiviral defence. One impetus for the study of these systems is renaissance in interest in phage therapy as a tool to kill or disarm pathogenic bacteria. This is driven in part by the impending crisis in antimicrobial resistant (AMR) bacteria and the lack of new antibiotics. It has also been invigorated by the development of new tools to engineer phage as better therapeutic agents. These approaches hold great promise but require a complete understanding of the defence systems that bacteria use to circumvent viral infection.

This project brings together a new team with complementary skills and expertise to tackle this important and challenging question, with ample opportunities for career development and training of associated undergraduate and doctoral students (World-class people and careers). Malcolm White is an expert in type III CRISPR systems and antiviral signalling; Sam Pitt is an expert in the study of membrane channel proteins; Bela Bode is a leading proponent of pulse EPR. The work will take place across three academic schools linked by the world-class facilities of the Biomedical Sciences Research Complex (World-class places). The project proposed is at the cutting edge of a rapidly expanding field, driven by recent technology development and fundamental new discoveries (World-class ideas) that hold the promise for development of new approaches to tackling infections using phage therapy (World-class impact). Another avenue for application of this research is the use of mCpol cyclases to make cyclic nucleotides and analogues which are difficult to synthesize chemically. These compounds are valuable research tools. We have a track record of identifying and developing IP arising from BBSRC-sponsored work and will work with institutional partners to achieve this (World-class innovation).